Near Net Shape Castings

Base Chemicals proposes to develop a novel castable polymeric material and for the
manufacture of jigs, shapes and tools to meet the needs of automotive, marine, aerospace,
renewable energy and industrial applications. These materials will have good temperature
resistance, remaining stable and retaining their form at elevated temperatures. The work will
not only cover formulation but also optimisation of the process route.